PolyTram - Developing capabilities for the condition-monitoring of Tram & Light-Rail overhead-line equipment with affordable sensors in combination with cutting-edge data science

Well-maintained **Overhead-Line Equipment (OLE)** and pantograph systems are vital for the smooth running of **Tram and Light-Rail (T&LR)**, as this system provides the vehicle with power. Their maintenance (and therefore reliable operation) currently relies on manual inspection, which is highly inefficient, prone to human error and safety issues.

In this project PolyChord Ltd (an AI/data-analytics spin-out from Cambridge University) will work with Yeltech Ltd, who specialise in smart remote condition-monitoring technology, to test and develop a novel AI-powered condition-monitoring system for T&LR OLE & pantographs. This affordable tool, called _PolyTram_, combines low-cost sensors with cutting-edge data science to deliver prioritised information about real-time issues with the OLE, pantograph and track into the hands of T&LR maintenance teams. Issue information and location is accessible through a web-based application as colour-coded pins on a map, and as an ordered listing.

_PolyTram_ will combine and apply data-analysis methods that PolyChord have previously transferred over from academia in order to solve real world problems in several previous successful innovation projects. In particular, PolyChord successfully delivered the _PolyTrack_ tool with West Midlands Metro through a WM5G grant, which detects and locates issues with the track (only a part of the T&LR system). By developing and evidencing new capabilities to also deliver condition monitoring of OLEs, PolyChord are powered-up to deliver a full-system condition-monitoring tool for T&LR, and as such, a major blocker to successfully commercialising this tool is removed.

PolyChord is technically led by world-leading academics in statistics and machine learning, and boasts a team of doctorate-level data scientists, from a diverse range of fields including astrophysics and mechanical engineering. By applying their knowledge of both physics and data science, PolyChord can extract useful insights from data from low-cost sensors, delivering a low-cost tool that is affordable even to T&LR. These insights will provide savings and increase efficiencies by removing the need for frequent manual inspection and providing live information on where issues are and which need most urgent attention. By reducing the time maintenance staff spend on the track, it also improves safety.